Improvements in Aeration

This project is the first step towards a new aeration and mixing device to reduce the energy consumption of aeration and mixing processes in industry and waste water treatment plants. The device will improve process efficiencies and also enable improvements in the efficiency of gas to liquid transfer and control of micro-bubble size and dispersion. The use of micro-bubbles in aeration and mixing is growing, but the current cost of maintenance and long-term efficiency remain issues to be resolved. The new device will enable ways of reducing the capital cost of infrastructure and provide a viable option where plant upgrading is considered to be essential. Target areas of application will include industrial aeration and mixing, waste water treatment plants, fDAF installations where gas to liquid, liquid to gas, solids into liquids and gas to gas processes are undertaken.